Cyber Crime £5,000 application

Custom World Bedrooms has been designing and installing custom made fitted bespoke furniture since 1982. The company is a growing SME with a regional customer base and a highly valued reputation for quality and service.

The current cybercrime wave is impacting on the SME community with a serious loss in intellectual property, major impact towards business failures, financial and reputational losses and loss of trust in the supply chain.

The provision of the advice will enable the company to implement appropriate information security policies and procedures that will protect the business from cybercrime and its associated threats. It will also transform the organisational culture to that of being “security aware” which will also have a positive impact on both its customers and business partners.